LLAKES Centre Mid-Term Review Proposal

The LLAKES Centre conducts research into the role of lifelong learning in promoting economic competitiveness and social cohesion. In particular, it seeks to identify learning policies and practices which help to reconcile different policy objectives and which deliver both social and economic benefits. The current global and national context, characterised by continuing economic turbulence and uncertainty, throws up major economic and social challenges and contradictions. The recessionary effects of public and private debt reduction make it imperative to find new sources of investment and growth. Growing gaps in incomes and barriers to social mobility, exacerbated by the economic crisis, can undermine social cohesion, especially in the United Kingdom where beliefs in individual opportunities and fair rewards have traditionally played such an important part in uniting society. For young people, whose opportunities have been disproportionately affected by the crisis, the situation is particularly critical. Education and training policies can help to mitigate these tensions through the substantial contributions that enhanced skills can make to innovation and productivity and through ensuring equitable access to opportunities for different groups in society.

The LLAKES Centre will conduct interdisciplinary and mixed-method research in a number of areas which are at the heart of today's economic and social challenges. Thirteen inter-linked research projects have been developed which are grouped around three broad themes. Theme One, on 'Young People, Intergenerational Mobility and Civic Values', investigates: the changing opportunities available to young people, how these affect their civic values, the new ways they find to 'get on' and get into work, and the effects of student debt on participation in different forms of higher education. Theme Two, on 'Learning, Work and the Economy', explores: the role of skills in innovation and growth, inter-professional learning in the creative industries, employee-driven innovation in the health sector, employee perspectives on skills and job quality, and the factors affecting access to good quality jobs. Theme Three, on 'Education, Inequality and Social Cohesion', investigates: why some countries have more unequal distributions of skills amongst children and adults, the effects of different phases of lifelong learning on civic values and social cohesion in different countries, and how different types of independent school affect public education in their surrounding areas.

In addition to its research programme, the Centre aims to build future research capacity in interdisciplinary, mixed-method research applied across the social and economic fields, and to promote and support policy-making which draws on evidence from this kind of research. Over 20 doctoral students and post-doctoral research officers will be attached to the Centre. They will undergo research training through the doctoral programmes in the different partner institutions, as well as benefitting from participation in LLAKES Centre training workshops and public seminars, and through working with senior academics in conducting and writing-up research and developing research bids. External workshops will also be organised for and with policy-makers, practitioners, and others for whom the research has relevance.

The research will enable the better design of policies for different phases of education and training so as to: enhance the skills available for innovation and growth in the economy, narrow the gaps in the distribution of skills and opportunities in society, and mitigate the adverse effects on social cohesion of rising inequality and declining social mobility.

Potential impact
Who will benefit from this research?

The LLAKES Centre's research focuses on the contribution of lifelong learning to the economic competitiveness and social cohesion at local, regional and national levels. This means we work closely with a wide range of people and organisations across the public and private sectors and from national government through to voluntary organisations, local authorities and employers. At the international level, our research is used by organisations such as the European Commission, CEDEFOP and the OECD.

We include the academic community in our list of users, but here we focus on other types of users. Our research will have particular relevance for:

a) Policy-makers and research analysts in UK government departments (DfE, BIS, DWP, Treasury, Cabinet Office, Home Office, DCLG) and in government agencies, including, for example, the National Health Service

b) Professionals in local authorities, education and training institutions, youth services, Local Enterprise Partnerships (LEPs), Chambers of Commerce; and in other organizations with responsibility for economic and social development at the local and regional levels

c) Private sector employers, industry and sector-based bodies, and the trade unions

d) Charities, voluntary organizations, and social enterprises

How will they benefit from this research?

Our research will be of benefit to 'users' who want to increase their understanding of the role of lifelong learning in enhancing individual opportunities and well-being and in promoting economic competitiveness and social cohesion at local, regional and national levels. Research on economic and social phenomena is often carried out in separate spheres with the result that the relationship between the two is overlooked. As a consequence, policies that aim to improve the nation's economic and social well-being are also developed in isolation. Yet people on the ground know that a more 'joined-up' approach is needed.The benefit of the LLAKES approach is that we have a team of researchers from across the social sciences who work together, and with stakeholders, to develop the in-depth explanations required to help solve complex problems. One of the ways in which we will foster this collaboration will be by providing opportunities (e.g. workshops and seminars) for the different stakeholders and users to come together to discuss and debate common interests in the light of research evidence.

The following examples show how we aim to provide practical benefit from our research:

- Providing a robust evidence base for policy-making at a local, regional, national and international level

- Working with practitioners and professionals to translate research evidence into strategies for improving the effectiveness of initiatives, and to inform evaluations

- Contributing to the effectiveness of public services, particularly related to lifelong learning, economic competitiveness and social cohesion.